BrykWorks - Music Industry Metaverse Platform

BrykWorks is a social and professional networking/showcasing metaverse that facilitates music discovery, collaboration, introductions and opportunities for musicians, creatives, the music industry and fans. It's a platform for musicians to be seen, to monetize their talent and earn a living. It's a space where key players in the music industry educate, scout and promote the superstars of the future.

We pioneer live virtual events where the industry listens, feeds back, advises and helps talent in every genre get where they want to be.

Users transport to our virtual world, exploring rooms, discovering gigs, industry panels, art exhibitions and more. They connect with their next collaborators, invite their friends and make awesome things happen.

For our launch campaign (the 'Song Critic' event series) artists will be encouraged to submit original songs and a panel of industry judges will choose winners across six genres. Opportunities will be created for everyone, including a performance slot at the next[][0] [Birmingham Music Awards][0] ceremony. We are able to bring together high-profile music industry insiders/celebrities for the judging roles and already have a database of 10,000+ young musicians for whom BrykWorks will be a brilliant, cost-effective platform to advance their music careers.

[0]: https://birminghammusicawards.com